AN INTEGRATED “SMART GRID” MONITORING AND PROTECTION PLATFORM FOR ELECTRICITY DISTRIBUTION MV NETWORKS

It is essential existing electricity transmission and distribution networks cope with the new impact of intermittent renewable generation sources and variable power electronic loads. This project addresses this market need, exploring the feasibility of existing and emerging technologies for realising an integrated “smart grid” platform for system state identification and power quality monitoring. A demonstration monitoring platform, based on existing HVPD technology, will be expanded and used for integrating additional system state identification and PQM functionalities required for “smart grid” analysis. Real-time data generated will allow asset managers to design and apply optimal control, operation and maintenance. This collaborative project, led by HVPD Ltd with the Universities of Edinburgh and Newcastle will also involve a detailed consultation process with 3 Distribution Network Operators (DNO’s), to identify technologies needed for the future “smart grids”.